Centre Of Excellence For Organic, Printed Electronics & Nanotechnologies

COPE-Nano is a highly ambitious project that aims to the foundation of a new Centre of Excellence for Organic, Printed Electronics & Nanotechnologies by leveraging the Nanotechnology Lab LTFN / Aristotle University of Thessaloniki (AUTh) to establish a new, autonomous, and self-sustained Centre of Excellence for Organic, Printed Electronics & Nanotechnologies (COPE-Nano). This CoE will become a leader in EU in basic, applied and industrial research in the rapidly growing fields of Flexible Printed Organic Electronics (FPEs), Bioelectronics and Advanced Nanomaterials for applications in Green Energy, Electronics, ICT, Medicine and Agriculture. COPE-Nano will enhance scientific and technological capacity of Greece, raising the research profile of the Greek and EU scientists, researchers and entrepreneurs based on close and intensive collaboration, networking and know-how exchange with the University of Bordeaux (UBx/ADERA) (LCPO & ELORPrintTec), and the University of Cambridge (CAM), which are institutions worldwide acknowledged for excellence & leading in OE and Nanotechnology. COPE-Nano is strongly supported by the Greek Government (GSRI) to expand the Nanotechnology Ecosystem of LTFN and turns them into purely growth initiatives and business activities, strengthens and highly impacts the regional, national and EU scientific, technological and economic growth to lead in the Green Energy and Digital transformation priorities. COPE-Nano will: i) establish a non-profit CoE with financial and administrative autonomy, ii) install state-of the-art facilities for R&I, iii) Recruit & Retain talented new researchers to advance the R&I culture, iv) Establish the Technology Transfer & Innovation Office to develop strategies that facilitate innovation and commercialization for the socioeconomic impact maximization, for bridging the gap between academia and Industry in Greece & EU ,and to induce institutional and systemic reforms and increase of the R&I investments.